Stain resistant paints from smart hydrophobic surfaces

This InnovateUK project, led by AkzoNobel Decorative Coatings in partnership with University College London,

and Omya UK Limited, is striving to deliver smart decorative paints. The smart decorative paints will aim to

deliver the highly prized customer attribute of reliable self-maintenance. It is envisaged that these smart

decorative paints will be based on recent innovations in materials science from University College, London and

taken into the UK (30ML) and European (80ML) decorative broadwall paint market using commercially realistic

materials from Omya used in AkzoNobel's Dulux paint.